Research into the motivating and inhibiting factors for users of outdoor gym equipment

"Fresh Air Fitness, the market leaders in outdoor gym equipment, will be carrying out research to understand who are using outdoor gyms, how they are interacting with them, and how improved design could improve their experience and increase the benefit that they derive from them. It will also seek to understand the different reasons that people do not use it or do not use it on a regular basis. Using a proven human centred design model will help them to design products that will appeal to a wider population and increase the health benefits to individual users and thereby to public health as a whole.

Like most western countries the UK is facing a public health crisis caused by poor lifestyles. Physical inactivity is known to be a factor in over 20 chronic conditions and is estimated to cost the NHS £1billion pa while the cost to the economy as a whole is £7.4billion (NICE 2018).

Outdoor gym equipment can make an important contribution to helping to turn the tide on physical inactivity. It is a relatively low-cost facility that makes the benefits of an indoor gym available to all. It is free to use, making it accessible to many who could either not afford gym membership, would find it difficult to travel to their nearest gym or who feel intimidated by an indoor gym environment.

Over 20million adults or 39% of the population in the UK (British Heart Foundation report 2017) are classified as ""inactive"" meaning they do not meet the Chief Medical Officers recommendations of 150 minutes of exercise per week.

It is also known that exercising in the fresh-air and in green environments improves mental well-being. Fresh Air Fitness are passionate about bringing the benefits of exercise and fresh air to as many people as possible. This research will help us to understand the motivating and inhibiting factors, so that products can be designed to encourage as many as possible to benefit from this free, potentially life changing, resource.

The public purse will benefit from two perspectives. Firstly, it will provide a better return on the investments that are already being made, and secondly the more people use it and become active the greater the health benefits and the potential savings to the NHS"